Developing advanced mass photometry methods for analysis of the multi-step DNA licensing process

1. To develop data analysis methods for time resolved investigation of multi-protein complex assembly in human DNA replication.
2. To develop modifications of the detector surface to enable kinetic and quality control experiments at high protein concentrations for human DNA replication factors.